The Shared Gaze: Reimagining Sexual Reproduction through Visual Arts Practices

Considering Birth Rites Collection as an 'active agent', I want to explore the potential of what it can do: contextualise practices, bring marginalised experiences to the forefront of discussions, physically take up space within an institution, disrupt spaces, even create productive antagonisms.
During my PhD, I will critically analyse the way that power acts in complex and often invisible ways on medicalised subjects and groups. Through research and practice, I intend to work on the intersections between the maternal and critical discourses around sickness and disability. I am also committed to continuing to address race-based health inequalities in (maternal) healthcare.
Guided by an intersectional feminist framework, I will draw on disciplines such as the medical humanities and critical disability studies. I am committed to making a politics of care increasingly central to how I work and believe that this award is a suitable context in which to develop and reflect on the relational and material implications of my curatorial work in this field.